'Using theories of joint action to understand and predict pedestrian yielding behaviours in public spaces.'

This fundamentally interdisciplinary PhD project aims to investigate pedestrian yielding behaviours in public spaces by utilising theories of joint action. With the increasing density of urban centres (Haase et al, 2018) and subsequent challenges in pedestrian infrastructure (Barr et al, 2021), understanding how individuals navigate crowded environments is crucial for safety, comfort and overall efficiency. The project focuses on enhancing computer simulations of movements by incorporating more realistic interpersonal processes (Kothari et al, 2021) particularly physical negotiation and yielding behaviours while fundamentally improving our knowledge of joint action in psychology (Sebanz & Knoblich, 2021)